SUPERGEN Energy Storage Hub

Energy storage is more important today than at any time in human history. It has a vital role to play in storing electricity from renewable sources (wind, wave, solar) and is key to the electrification of transport. However, current energy storage technologies are not fit for purpose. No single energy storage technology can meet the needs of all applications, but many of the research challenges to improve performance and reduce costs are common across electrochemical, mechanical and thermal devices: new materials need to be developed and tested, thermodynamic processes have to be optimized, and lab-based prototypes must be suitable for scale-up. These technologies have to be integrated into robust and cost effective systems. In response to the situation, especially within the UK context, we propose to establish a SUPERGEN Energy Storage Hub. The consortium will bring together investigators with strong international and national reputations in energy storage research and spanning the entire value chain from the energy storage technologies themselves, through manufacturing, integration, and evaluation of the whole system in which the energy storage would be embedded. The consortium will address a number of the critical barriers that face progress towards the commercialisation of energy storage and its widespread exploitation in the UK and elsewhere. Members of the consortium cover areas in which the UK has both the scientific capability and an energy system need. The activities will embrace energy policy, as well as a roadmap and a vision for energy storage research in the UK stretching into the future, thus setting the agenda for UK energy storage. Through extensive networking, including strong engagement with all stakeholders in industry, NGOs and government the hub will not only remain informed and inform others about the latest developments in energy storage it will also bring the energy storage community in the UK as a whole closer together and through wide dissemination engage the public. Through the strength of the Hub and its links will come more effective pathways for the exploitation of new research and new ideas in commercial products.

Potential impact
The SUPERGEN Energy Storage Hub will work with its industrial partners and the wider community to ensure maximum impact to the beneficiaries of the Hub.
The initial participating companies that have joined the Advisory Board include leading players in key energy storage technologies including batteries (with a predicted market of £60 bn.) and liquid air (with a predicted market of £1 bn.) and in major end user sectors including grid scale storage, transport and consumer goods/built environment. The combination of these companies, and the clear route to market that they provide, with the major energy storage research programmes at the participating universities and the bright and committed researchers and students that will be recruited offers huge potential to create new products, services and, in some cases, markets. These will have a direct and quantifiable positive impact on the economic, environmental and social performance of companies, initially participating and accessing the Hub through the networking activities. This feeds into a positive impact on national performance.
Selected policymakers e.g. DfT have joined the Advisory Board and we have strong links with intermediary organisations (e.g.: IChemE, IET, RSC and the Low Carbon Vehicle Partnership) to enable outreach and the HVM Catapult to enable exploitation.
The research undertaken and enabled by the Hub will lead to significant new knowledge in the underpinning science, the technologies and important innovations in systems integration and specific applications. This knowledge will be promulgated to the global academic community, enabling the research to be extended to new national and international collaborations and research programmes, reinforcing the UK's strong standing in this 'great technology'.
Energy storage is a key challenge facing policymakers and legislators, grappling with increasing energy and mobility demand against a national target to reduce carbon emissions by 80% by 2050, a challenge requiring innovation to every sector of energy generation, supply, use and regulation. We will work closely with policymakers and legislators to understand and address this challenge. Accordingly, energy storage is a major issue in society, facing increasing energy costs, worried about energy security and concerned about the environment. The Hub will engage in public understanding activities to inform the public and help them to contribute to the debate. This will include working with local schools and colleges.
Each of the partner universities delivers taught education programmes at undergraduate and postgraduate level which will benefit from the incorporation of new collaborative R&D knowledge and the feedback of 'industrial relevance' from organisations exploiting the knowledge.